New galvanic anode for structures

Structural Healthcare has designed and tested a more powerful and longer lasting galvanic anode to provide structures in the built environment with sustainable and durable protection against corrosion for their life-time. These anodes have 3x the electrochemical capacity and 3x the life expectancy compared to existing market offerings with zinc.